TRANS-SAFE

The TRANS-SAFE project will involve national, regional, and city level demonstrations to test different types of innovative and integrated Safe System solutions, complemented by a comprehensive toolbox, capacity development, policy support and replication activities. To maximize impact, the project brings together in a consortium, highly committed cities, road safety agencies and experts from both Europe and Africa. Building on numeroussynergistic projects, networks, and a strong technical experience among partners, the consortium will deliver an ambitious project through highly effective and innovative approaches to sustainable road safety development, thereby ensuring that road safety systems and interventions from this project deliver on the recommendations of the Road Safety Cluster of the African-EU Transport Task Force, adopted in 2020. The consortium members have experience and expertise in Africa-related research as well as development-related research in collaboration with local actors in various countries of Africa at many levels. Ultimately, the project will help deliver on the Joint EU-Africa Strategy (JAES) and advance countries' progress towards the 2030 Agenda for Sustainable Development and the Sustainable Development Goals (SDGs).